How do opera singers develop the ability to embody a role?

Much opera research focuses on vocal pedagogy, however little is known about the nature and development of abilities around singers' role embodiment skills (RE). For this study RE refers to: the integration of singers' vocal command of a role with interpretative and choreographic requirements, and their need to refine stamina and concentration abilities while managing performance demands.

The multi-faceted nature of RE processing additionally requires well-developed competencies from the singer, particularly in terms of self-concept and autonomy. Historically, in-company mentoring has enabled singers to absorb the requisite skills guiding RE abilities, without the need for articulating or framing this knowledge. However, a decline in this mentoring mode has coincided with increased institutional training over the last 25 years. To this end, current analysis of UK industry-wide responses regarding training approaches advocates for increased development of artistic autonomy in emerging talent.

Therefore this project has two-fold aims: understanding the artistic skill-sets used in operatic role embodiment, and identifying how these develop in emerging singers. Using qualitative analysis of input from elite singer and artistic personnel, the first study will develop a conceptual framework of RE skills. A second will investigate how these are developed, focussing on singer-experiences in key transitional stages. The project outcomes will inform development of resources.